Vaccine development through graph-based machine learning generated host-pathogen interactome

Protein-protein interactions (PPIs) underlie most cellular functions, where pathogens interact with hubs and bottlenecks of the host PPI network. Modelling proteins as graphs allows us to study PPI as phenomena on irregular but structure geometry. Graph-based machine learning allows inference of structure and exploitation for PPI prediction. This project will generate a host-pathogen interactome map using graph-based machine learning for coccidiosis, a disease caused by Eimeria with annual losses exceeding USD 2 billion . Current vaccines are suboptimal and new subunit vaccines are required. The model generated will significantly advance our ability to identify vaccine targets and utilize host-networks to optimize responses.